WLP+ (Whole Life Performance Plus)

Project WLP+ (Whole Life Performance Plus) is focussed on improving working environments for all users of

office buildings. In identifying and measuring the Indoor Environmental Qualities, such as air quality, that have

a positive impact on the satisfaction of building users and a positive effect on productivity, we are seeking to

make buildings more productive and better places to work. We are also aiming to make buildings more

sustainable to operate by reducing the energy needed to deliver these ideal conditions. The project team is led

by LCMB, an Oxfordshire based real estate consultancy whose sole focus is to make their clients’ buildings work

harder. British Council for Offices (BCO) and Constructing Excellence (CE) will help with industry exploitation

and dissemination of the solution, while Oxford Brookes University (OBU) will provide technical input to

develop the software model. Services will be tested in office buildings managed by Argent (property developer)

and EMCOR (facilities management) and those owned by Kings College London (property owners). The

ultimate aim is to deliver more productive and sustainable buildings for UK organisations and their people.

Finance Summary Table – How to complete this section